Econominds AI

Econominds are revolutionising one-dimensional learning. They are combining AI and gamification to ensure that learning is personalised to a student's needs. The gamification process uses over 40 different gamified learning tools and then uses AI to personalise that to a student's ability, learning style and interests. This will boost engagement and retention of learning. This will ensure all students can reach their full potential. We are creating a function where students can enter any document or PDF and it will create a gamified lesson, which streamlines revision and uses active recall and spaced repetition methods to ensure that content is retained in the long term. 15 minutes on the platform will be equivalent to 2 hours of learning in any other traditional sense of learning.